University of Hertfordshire and Global Invacom Limited

To develop a Fibre/Wireless (Fi/Wi) networking capability to support heterogeneous wireless communications, combining terrestrial and satellite, through new fibre-optic based Distributed Antenna Systems (DAS).